Writing Pre-Conquest England: A New History of Old English Prose

The vast corpus of Old English prose works is unrivalled among the vernacular literary cultures of early medieval Europe. From the law code of King Æthelberht of Kent, dating from 601, to the ambitious renderings of Latin classics produced during and soon after the reign of King Alfred of Wessex (871-899) and the emergence of the first great English prose stylists, Ælfric of Eynsham and Wulfstan of York, in the late tenth century, the story of Old English prose is one of adaptation, innovation and remarkable artistic achievement. Yet despite the obvious centrality of Old English prose to pre-Conquest English culture and literature, scholars have long preferred to concentrate on the comparatively slender corpus of Old English verse. This project will radically shift the existing paradigms of the literary culture of England between the seventh and eleventh centuries, highlighting the remarkable variety of vernacular prose writing produced in England during this period. Through a series of linked scholarly publications, workshops, public talks and the production of a freely-available website, the project will demonstrate how Old English prose became crucial to the educational, spiritual and administrative needs of both the English clergy and laity during this formative period of English language, literature and culture.

My book will combine literary-critical close readings of prose texts with careful attention to historical, linguistic, theological and cultural contexts. Prose texts will be situated within major cultural developments such as the Conversion of the English around the turn of the seventh century, the Viking Invasions which began in the late eighth century, the late-ninth century revival of learning initiated by King Alfred, the tenth century Benedictine Reform, and the Norman Conquest. Within this historical framework, the book will examine how Old English prose came to be used for the writing of charters, wills, and laws, saints' lives, homilies and devotional materials, private letters, chronicles and travel narratives, heroic tales and romance. Individual texts will be examined in terms of dialect, form, genre and style with careful attention paid throughout to Latin models and sources. The book will begin by highlighting the variety of the overlooked corpus of vernacular prose from the seventh to the mid-ninth centuries, before moving to consider the remarkable achievements of Alfred's reign when Old English prose first began to take precedence over verse. The next section will demonstrate how Old English prose was used by the church in preaching to the laity and for translating parts of the Bible, centuries before the Reformation. Chapters in this section will show how prose writing played a key role not only in the tenth-century Benedictine Reform but in the contemporary unification of the Kingdom of England and the establishment of a standard written literary dialect of English (known as Late West Saxon). The third section will showcase the increasing use of English prose as a medium for personal correspondence and legal documents, while the final part of the book will explore the emergence of English prose as a vehicle for scientific, fictional and imaginative writing during the tenth and eleventh centuries.

Collaboration between senior academics and Early Career Researchers working on Old English will be fostered by three workshops and sponsored sessions at major international conferences. The project will culminate in a conference at the Oxford English Faculty and a public exhibition of manuscripts and artefacts at the Bodleian Library. The freely accessible website, featuring the first annotated bibliography of Old English prose, commissioned essays, blogs, a timeline and map as well as and images of artefacts and manuscripts, will transform our understanding of Old English prose, making material available to university instructors, students, schoolteachers and the general public.